Climate Change and the Oceans

The research I propose concerns two fundamental feedback processes within the Earth's climate system / the concentration of atmospheric CO2 and the circulation strength of the oceans. Feedback processes amplify any external forcing of the climate caused by, for example, variations in the Earth's orbit around the sun. Both processes play important roles in the modern climate system, yet their roles in the past, and in particular, their predicted roles in future climate change are uncertain. It is the principal aim of this proposal to reduce this uncertainty by reconstructing the behaviour of these two systems at key times in the past. The first part of the proposed research concerns the concentration of carbon dioxide in the atmosphere. CO2 is an important greenhouse gas such that variations in the amount of atmospheric CO2 are thought to have an important control on the Earth's climate. Indeed, over the last 2.5 million years the climate of the Earth has oscillated between periods of extreme cold (called glacial periods) and comparable warmth (interglacial periods like today). Importantly, these swings in climate have been accompanied by changes in the concentration of atmospheric CO2 (pCO2). The overall driving force for the waxing and waning of ice sheets are subtle variations in the orbit of the Earth around the sun, which influence the amount and seasonal distribution of solar radiation received at high latitudes. Variations in the concentrations of CO2 probably globalise and enhance this orbital forcing. The exact mechanisms responsible for altering pCO2 are not known but probably involve the oceans (the largest store of carbon on the planet that can respond with sufficient rapidity). In order to examine this role, I propose to generate a record of past ocean acidity (pH) in a variety of sensitive areas of the ocean using the boron isotopic composition of planktic and benthic foraminifera (calcareous single celled protists that are common throughout the ocean and are preserved in deep sea sediments). Since the acidity of the ocean largely determines pCO2, I will be able, from this record, to identify how CO2 is stored and released from the deep sea during the waxing and waning of the ice sheets and potentially isolate its role in causing the transitions from one climate state to another. The second part of this proposal concerns the circulation of the oceans. The Equator, which receives more heat from the sun, is hotter than the poles, and it is this temperature gradient that drives ocean (and atmospheric) circulation. The Atlantic portion of ocean circulation is a particularly important and sensitive part of the circulation system. Here, the Gulf Stream carries warm, salty water from the low latitudes to the North Atlantic. These waters then cool, lose heat to the atmosphere and become dense (salty cold water is denser than fresh warm water) and, as a result, sink. They then flow southward at depth, forming the return arm of the convection cell. The release of heat by this mode of circulation is not only important in ameliorating the climate of maritime Europe, but it can influence the overall climate of the planet by determining the water temperature in the Artic seas, where sea-ice forms. Sea-ice is highly reflective and more sea-ice results in more of the Sun's energy being reflected back into space, and hence can influence global temperature. The role of this circulation pattern in future climate scenarios is uncertain; one way to reduce this uncertainty is to examine ocean circulation in the geological past. I propose to use a new analytical technique, involving the laser microsampling of ferromanganese crusts (metallic encrustations that precipitate very slowly from seawater at depth) to reconstruct the strengths and patterns of circulation in the past when the climate was significantly colder (during glacial periods) and warmer than today (the Mid-Pliocene).